Creating the first Europeans: Tracing the development of Sir Arthur Evans' vision of Minoan civilisation through documents and objects

This project will research the Ashmolean Museum's Minoan collection and Arthur Evans archive to better understand Evans' vision of the Minoans. I will focus this topic by reviewing how his ideas, especially his interpretation of Minoan religion, were influenced by objects displaying plant motifs and iconography.